Automated Compliance Checks for Construction, Renovation or Demolition Works

ACCORD's objective is to digitalise permitting and compliance processes using BIM and other data sources to improve the productivity
and quality of design and construction processes, support the design of climate-neutral buildings and advance a sustainable built
environment in line with the EU Green Deal and new European Bauhaus initiative. These digitized processes must be human-centred,
transparent and cost-effective for the permit applicants and authorities. Another objective is to develop and integrate technical solutions
for automating compliance checking of buildings in their design, construction and renovation/demolition lifecycle phases. All this will
be based on open and neutral data exchange standards. ACCORD will develop a semantic framework for European digital building
permitting processes, regulations, data and tools. This framework will drive rule formalization and integration of existing compliance
tools as microservices. Solutions and tools are to be developed, providing consistency, interoperability and reliability with national
regulatory frameworks, processes and standards. The solutions are implemented and demonstrated across construction projects in various
EU regulatory contexts: UK, Finland, Estonia, Germany and Spain. ACCORD supports work programme KSOs, expected outcomes
and impacts by 1) developing open APIs allowing local authorities to choose their digital services without a lock-in, 2) automating
the checking of environmental regulations (CO2 emissions, LCA and circular economy) by developing machine-readable rules, thus
steering the digital and green transition, and involving relevant stakeholders through co-creation, and 3) creating information guidelines
for structured data models to increase the value of buildings and reduce their operating costs and 4) providing the open ACCORD
framework based on microservices allowing businesses to connect and develop solutions resulting in a scalable, durable and flexible
permitting ecosystem.